Investigating ion transport in semiconducting materials for energy conversion

Semiconductors which allow the transport of mobile ions are important in devices used for energy conversion and harvesting, such as batteries and solar cells, as well as of great potential interest for devices such as memristors or memtransistors that could have low power neuromorphic computing applications.

This project will investigate the behaviour of electronic devices fabricated from semiconductors that allow ion transport, an area that is not currently well understood. The initially focus will be on hybrid perovskite semiconductors which show high quality electronic and optical properties despite being prepared from solution based precursor materials at low temperature. Solar cells made with these perovskites perform well. However they often show hysteresis in their current-voltage performance which can be explained by the migration of ionic defects within the semiconductor to screen the internal electric field. Although this behaviour is problematic for solar cells it is potentially beneficial for other classes of electronic device. Very recent work has demonstrated that two terminal hybrid perovskite devices can show behaviour similar to that of a synapse between neurons. Interest in neuromorphic computing and synaptic electronics is remerging due to its potential for performing energy efficient, fault tolerant computation in compact spaces.

The early stages of the project will involve the design, fabrication and characterisation of electronic devices, made from hybrid perovskites, which show a continuously varying memory of their previous operating history. An aim is to explore two terminal (memristor or memdiode), three terminal (memtransistor) as well as more exotic device architectures suitable for application in new parallel neuromorphic computing. Key challenges will be to develop approaches to control the relationship between material properties, contacts, device behaviour and stability. The project will also examine the characterisation and understanding of ion penetration in oxide semiconductors used for battery electrodes.